The BelleVie Way

Social care is in crisis. 900,000 people receive paid care services in their own homes in the UK, but a further 1.5m who need support do not receive any care at all. Meanwhile, cuts in local authority care services are placing an increasing burden on unpaid carers and seeing avoidable hospitalisation rates rocket, piling even greater stress on the NHS.

While the demand and need for social care is there, there aren't enough carers to go round. Over two fifths leave their jobs every year, and vacancies have increased by 52% in the past year alone.

Unfortunately, the prevailing 'time-and-task' model of care delivery is compounding the problem: Those being supported feel like items on a tick list, not human beings, while those struggling to support them are being driven away from what should be a fulfilling, meaningful career by poor pay and even poorer working conditions.

At BelleVie, we offer the solution. Our innovative, people-powered approach empowers and elevates carers, and helps more people access the support they need from the comfort of their own home. Our multi-award-winning operating model, the "BelleVie Way", was inspired by the "Buurtzorg" way of working, which has successfully revolutionised community nursing in the Netherlands over the last 17 years.

The model is already driving improvements across social care, increasing productivity and empowering teams in our decentralised model, but because it is a first in the UK sector, off-the-peg software isn't optimised to work alongside it. We've therefore built our own bespoke technology platform, which we now want to extend to add additional capabilities. Once in place, we'll license it to the wider industry with the aim of reinvigorating social care so it is better placed to serve our growing, ageing population.

We'll also use it to collect, collate and analyse (anonymised) data, allowing us to predict health and wellbeing outcomes and pinpoint potential interventions. If we're able to help prevent or mitigate accidents, infections and hospitalisations, we'll be able to support more people to live better for longer while helping to safeguard and futureproof the NHS for generations to come.